Pioneering Radiopharmaceutical Drone Delivery

In a UK first operation, Skyfarer have demonstrated night time and day time Beyond Visual Line of Sight (BVLOS) medical delivery capability in hub centric middle mile supply chains for the NHS. A trial sponsored by a commercial medical courier based in London and run in partnership with University Hospitals Coventry & Warwickshire Trust, the 4 month total operation was able to show that drones are a beneficial tool for supply chains that can remove carbon emissions, deliver with speed, and do this all year round and at any time of day, even in complex airspace. The use cases demonstrated in this proof of concept included PPE, pathology and implant logistics requiring a low class Dangerous Goods approval.

This project endeavors to augment healthcare logistics and improve supply chain resilience in specialist radiopharma supply and prove this in a dedicated cost benefit analysis comparing a drone solution to conventional methods of transportation. Additionally this project will enable the development of policy aims including improving prevention, as is the focus of Nuclear Medicine in Radiology.

This will make use of the latest capability in drone technology for logistics, a drone released this year and that achieved its debut trial in the UK flying BVLOS from Skyfarer's West Midlands Hub, to Rugby and Coventry hospitals. It brings the capability of carrying larger payloads up to 90 liters in volume and 15kg in mass over a distance of up to 130km.

With support from University Hospitals Coventry and Warwickshire (UHCW) NHS Trust and Siemens Healthcare, this project will engage with key stakeholders and end users of a drone delivery service for radiopharmaceuticals.

The project sets out to demonstrate and understand Safe Operating Procedures for ground handling and Dangerous Goods carriage of radiopharma in a new compliant packaging solution for drones.

We will understand and develop on a clear route to market, by identifying local and national supply chain requirements, processes and costs in the UK. This will enable a deployment plan that is initially local and then scaled nationally for SOPs, Dangerous Goods operator authorisation and compliant packaging to be utilised alongside new upcoming distribution requirements from new radiopharma manufacturing facilities in the UK.

With Viking Packaging, the project will also demonstrate feasibility of a drone based Nuclear Medicine supply chain innovation with new packaging for a new use case of drone delivery, with new SOPs for a new level of DG approval.